Investigating the fundamental enabling technologies that underpin the design of a guided small calibre projectile

A variety of methods for guiding small calibre projectiles have been presented. The designs shown were chosen to represent different methods of achieving translational motion. There likely exist alternative designs to those shown and these may be more or less efficient. Little data exists from these sources pertaining to the effectiveness of such methods. As such, it would be highly advantageous for one to design a test to quantitatively compare the effectiveness of the above designs. James is working on the concept development of a small Arms guided bullet. The aim of the project is to explore miniaturisation of guidance and control systems which can be accommodated in a bullet having a diameter of 7.62 to enhance its accuracy or first round hit probability. Therefore project has three distinct stages. Understanding of external ballistics of a small arm bullet. Appreciation of guidance and control systems available which can be accommodated in a small bullet. Integration of two systems.